Enhanced Retail Transactions with QR-enabled Paperless Receipts System and AI-Driven Financial Insights (QReceipts AI)

1. Over the years, due to the existential threats of climate change, deforestation, and afforestation, the need to actively reduce paper usage has figured prominently within circular economy discussions. However, with financial transactions being on the rise worldwide, so is the proliferation of purchase paper receipts -- which serve as proof of purchase for exchange, warranty claims and returns, tax rebates, personal expense tracking, etc. Reports suggest that approximately 90% of paper receipts end up in the bin because they are mainly inconvenient to store and maintain. Nevertheless, many retailers still auto-print receipts despite customers not wanting them.
2. Globally, it is estimated that **300 billion paper receipts are produced annually, consuming 25 million trees, 18 billion litres of water and 22 million barrels of oil. In the UK, around 200,000 trees must be felled to produce the 11.2 billion paper receipts printed yearly.** Because most of these receipts are coated with toxic chemicals, which have been associated with health risks (type 2 diabetes, prostate cancer), they are predominantly non-recyclable. As a result, a significant portion of paper receipts mostly end up in landfills, **emitting around 28,000 tonnes of CO2 into the atmosphere per year** (CarbonTrust, 2021). At a time when biodiversity is decreasing, and climate change is accelerating, paper receipts appear to be a profligate solution.
3. Hence, businesses are increasingly motivated to eliminate paper receipts due to their adverse impacts on climate change and biodiversity. Despite the proliferation of digital receipt solutions, customer engagement remains low. This is mainly because these solutions generally lack the extensive functionality to provide unique financial insights as incentives for customers to choose digital receipts, failing to effectively eliminate paper receipts from these businesses' workflow.
4. It is on this premise that Capshall has overcome some of the limitations of existing solutions by developing an **"Enhanced Retail Transactions with QR-Paperless System"** that facilitates seamless QR-based receipt transfer from payment terminals to a MobileApp, serving as a repository for storing digital receipts for customers. This project aims to extend the functionality of our existing solution by integrating **AI-Driven Financial Insights (QReceipts AI)** in the MobileApp to offer valuable insights to customers, such as personalised spending analysis, predictive budgeting, and automated expense categorisation for optimising personal finance.